Efficient Use of Advanced Materials by Laser Processing (EffaLas)

There is an increasing use of high performance coatings (like thermal barrier coatings) most of which are not compactable with conventional de-coating techniques. Selective removal of these coating is essential for manufacturing, repair and reuse of the high value coated components including aerospace turbine blade. The most widely used coating removal techniques for coated parts is acid etching which will be restricted to a large extent under the REACH legislation and more importantly, open loop laser coating removal processing has the risk of damaging the substrate components. In this project, a novel adaptive turn-key laser coating removal system will be developed which can achieve right-first-time coating removal on most engineering materials.